Modelling the effects of inflammatory bowel disease on the immune response in synovial tissue

Inflammatory bowel disease (IBD) is a chronic intestinal inflammation characterised by epithelial injury and extra-intestinal inflammatory manifestations, including of the eyes and joints (1), with 35% of IBD patients displaying musculoskeletal disorders, including spondyloarthropathies (SpAs). Ankylosing spondylitis (AS), considered the most common SpA, is centralised in the synovium of synovial joints and is characterised by sacroiliac joint and spinal inflammation. Its causes include overexpression of interleukin 23 (IL-23) and IL-17, detected in mucosal tissues including the bowel. IL-23 is involved in T-helper 17 (Th17) cell differentiation; these cells produce IL-17 and have been detected in the synovial fluid of both IBD and AS patients, suggesting that these pathologies are connected. This has proposed the idea that dysregulation of the IL-23/IL-17 axis in the bowel leads to inflammation of the joint, through migration of pathogenic Th17 cells to the synovium, ultimately leading to synovial histological changes and cartilage degradation. The aim of this project is to study this disease process, through the creation of a novel three-dimensional (3D) in vitro model of the human synovium, combining extrusion-based bioprinting (EBP) and electrospinning (ES) techniques and subjecting the model to Th17-related stimuli and conditions arising throughout IBD. The synovium's physiological structure will be accurately modelled, accounting for its histological composition in order to study cell behaviour and changes in cell phenotype over the course of inflammation. It is hoped that this model will serve as the first of its kind and has the potential to deliver long-term benefits to autoimmune and inflammatory disease patients.